Open Data for the Green Deal

Homely are developing an index that uses open data to rank areas of the UK (by Local Authority) for their energy efficiency performance. This voucher will enable Homely to work with suppliers to ensure our data analysis is rigorous, persuasive and well-presented.